Developing an innovative manufacturing process for the world’s smallest low-vibration medical compressor

Vert Rotors has developed the world's smallest low-vibration air compressor: VERT.04\. It is a tiny conical screw compressor which produces high-pressure air without vibration and without the need for oil lubricant at significantly lower energy usage and can be produced at a micro scale, which is critical for medical device applications. This project will solve a technical problem in the manufacturing process so that we can produce the components using a hard engineering-grade polymer to the required dimensional tolerances so that the compressors will work for the full required duration. Commercialisation of this product will allow existing medical devices to become lightweight and compact, quiet and significantly more energy efficient and effective from a user perspective as well as leading to many new innovative applications particularly in wearable/mobile medical devices.